Abertay University and New World Foods (Europe) Limited

To develop an understanding of the science behind the production process and its impact on the quality of products. To gain knowledge in new product development, to create jerky with a better flavour, texture and consistency.